Control of Cyclone Flow Instabilities for Increased Efficiency, Reduced Pressure Loss and Lower Noise

The precessing vortex core (PVC) in a cyclone separator is detrimental to separation performance, accounts for 80% of velocity fluctuations, increases aerodynamic tonal noise, and dissipates mechanical energy thereby increasing the pressure loss. The PVC arises because the swirling flow in the cyclone is hydrodynamically unstable. Recent studies at Cambridge (Grimble PhD, Mehl MPhil, Tsailouski & Foster MEng, Inigo PostDoc) have shown that the two regions of the flow that cause this instability (the wavemaker regions) lie (i) in the neck between the cyclone and the dust collector and (ii) at entry to the vortex finder. In region (i), the instability is driven by the strong shear in this region and is not convected out of this region because the same mass of air flows in both directions. These studies have also shown that it may be possible to control this instability by altering the flow, although they have not investigated the consequent influence on separation efficiency.
The overall aim of this project is to reduce the amplitude of PVC oscillations or to eliminate them entirely, without adversely affecting separation performance. Intermediate milestones are:
1 to find the wavemaker region of the instability using local and global stability analysis;
2 to perform an adjoint base state sensitivity analysis to identify how the flow should be changed to reduce the growth rate of the instability;
3 to alter the flow in an existing CFD simulation to test the results of the stability analyses;
4 to perform an adjoint double-decker sensitivity analysis to identify changes to the shape of the boundary that will reduce the growth rate of the instability;
5 to develop a numerical model for separation efficiency of the cyclone, building on work by Dyson and its collaborators, and to validate it against experimental data by Dyson and in the open literature;
6 to work with engineers at Dyson to incorporate this knowledge